Exploring homage in electroacoustic music: exposing the hidden histories and work of early women electronic composers in Europe (1940-75)

My research will investigate the concept of homage in electroacoustic music as a means to create
new compositions, sound installations and performances to shine a spotlight upon forgotten and
marginalised female figures in electronic music. The time between 1940-75 is understood as the
founding period when the first studios and 'schools' of electronic music began to appear in Europe
along with the first outputs of musique concrète and electronic music. Historically, only creative work
from male electronic music pioneers appear documented within this timeframe. Here there is a need
to attend to women composers of electronic music from this chosen time period, examining their
overlooked, forgotten or hidden contributions to the field